The role of the immune response in tumour chromosome instability, cancer evolution and sensitivity to radiotherapy

Most human tumours are chromosomally unstable, which impacts on their interaction with the immune system. Whilst chromosome instability (CIN) enables progression, it can also increase the immunogenicity of the tumour, and cancers have to evolve and escape this immune response to survive and grow. However, how CIN interacts with the immune response, including during treatment, remains very poorly understood. This project will use our established mouse models with different levels of CIN, and characterise their interaction with the tumour microenvironment during treatment with radiotherapy, a key therapy given to almost half of all patients who have cancer.